New smart diagnostics for infection

Currently, diagnosing a bacterial infection and selecting the correct antibiotic treatment can take up to 48hrs

and this often results in clinicians prescribing broad spectrum antibiotics, which may result in the development

of antibiotic resistance. This project aims to develop rapid, accurate and economical diagnostic tests for use in

China that will provide a diagnosis in less than 30 minutes without the need for complex laboratory equipment.

Furthermore, the tests will provide important information on antibiotic resistance, therefore enabling the

clinician to prescribe the most effective treatment and avoid the development of antibiotic resistance.

The project also aims to develop a Therapeutic Drug Monitoring (TDM) system that antibiotic treatments can

be accurately monitored through a simple blood test. The TDM will ensure that patients receive the correct

dosages of antibiotics for a given infection, thus ensuring rapid treatment of the infection and avoidance of

antibiotic resistance. The project will also develop a knowledge-based platform will help physicians track

infectious disease in China and provide advice to physicians on appropriate control strategies.